Integration of UAV with UGV in Agricultural Scenarios

Farming of crops, horticulture and cereals has seen unprecedented challenges, with sustainability issues, workforce shortages and tightening financial constraints exacerbated by COVID-19 and Brexit. There is a growing need to find alternative transformative solutions. The proposed fully-autonomous machinery offers the potential to ease the burden of crop-scouting on time-poor growers and allow for improved use of resources at an affordable price.

During this 12-month project, the team will develop an autonomous platform to integrate UAVs with UGVs, offering capacities such as auto-calibration of cameras, auto-docking and auto-charging of the UAV. The system will be tested and demonstrated on a farm.